Solar and space weather impacts on atmospheric chemistry and connections to surface weather and climate

'Space weather' describes changing environmental conditions in near-Earth space. Severe space weather can impact technology and human health. A recent report indicated that impacts of an extreme space weather event in the UK cold include local electricity interruptions for a few hours, outage of around 10% of spacecraft, considerably increased the risk to aircraft avionics and partial or total global navigation satellite system outage for 1-3 days. The Met Office now provides operational space weather alerts and forecasts. A strategic goal of the research programme the supports the Met Office space weather service is the development of a coupled Sun-to-Earth modelling system for improved forecast capability, based around the development of an extended version of the Unified Model, extending from the Earth's surface to the thermosphere and ionosphere. By developing and implementing a mesosphere/thermosphere chemistry scheme in the extended UM, this PhD project will considerably increase the accuracy of the model, thus moving closer to the point where it can be used for operational space weather forecasting.